Paedophilia and Child Sexual Abuse: A Comparative Study of Primary Prevention in the United Kingdom and Germany

Paedophilia and Child Sexual Abuse: A Comparative Study of Primary Prevention in the United Kingdom and Germany